Square Kilometre Array Project

This grant is in support of the detailed design work for the SKA to be undertaken at the University of Cambridge. The SKA has now entered the detailed design phase. The Office of the SKA Organisation published a request for proposals in 2013. Cambridge responded to this request as the lead of the Science Data Processor consortium to undertake the work package of the same name and a major part of the Low-frequency Aperture Array and Mid-frequency aperture array consortia work packages led by ASTRON. All responses to the RfP were evaluated and scrutinised by the SKAO and Board of the SKA Organisation. After negotiation with the SKA Organisation all of the consortia in which Cambridge lead or are involved were successful and awarded the work by the SKA Organisation. This application is for the funding to undertake this work as awarded by the SKA Organisation.

This submission is to support a further year of design work through to Critical Design Review submission in 2018.

Cambridge leads the Science Data Processor Consortium and associated work package. This work package will deliver the design for the complete software and computing processing system excluding the real-time control. As lead organisation Cambridge will manage the delivery across the entire consortium and critically provide the project manager, project engineer and project scientist. Key elements of the design that will be delivered directly from Cambridge include (but are not limited to) the overall architecture, system design, the prototyping of the software and hardware systems including the management of the open architecture lab, all management documentation, and the full documentation sets for preliminary and critical design reviews. In addition Cambridge manages the industrial contracts which form a critical element of the delivery.

Cambridge also has a major role in the Low-frequency Aperture array and Mid-frequency Aperture Array work packages and associated consortia. Here we provide the system engineer in both cases and have responsibility for the overall system design and design of the low-frequency aperture-array element itself, SKALA.

Potential impact
The SKA is a major new global astronomy facility. It will be operated as an observatory with time awarded via competitive application for observing time. At the same time, the SKA project is a major technical challenge especially within the area of High-performance computing, "Big Data" technologies and energy efficient computing.

The output of the work to be supported by the application will be detailed design and prototyping work for the SKA through to Critical Design review. The delivery of the SKA itself which will follow from this design work will benefit the full academic astronomy community within the partner countries and more widely. In addition the key science goals for the instrument are at the core of modern cosmology and physics and the results will have significant impact beyond the astronomical community both within scientific community more widely but also to Society via our better understanding of the Universe and fundamental physics. We note in particular that SKA phase 1 will provide un-paralled views of the Epoch of deionisation when the first objects form and studies of pulsars within our Galaxy will enable theories of gravity to be tested in extreme conditions and detection of the expected stochastic background of gravitational waves. The UK leadership in key design areas will ensure the UK astronomical community is ideally placed to maximise return from the SKA when operational.

The design work will also have a much wider impact. The SKA is widely recognised as the next BigData challenge within science. As such the required design is pushing the boundaries of those technologies needed to process, analyse and store streaming data. These technologies are critical to the SKA, but are also of wide and general applicability across a broad range of market sectors from standard Data Centres to the analysis and management of data from sensor networks such as those associated with Smart Cities. Via collaboration with major industry partners in the ICT sector and the targeted contracts to be managed as part of this work, the design work to be undertaken will have much wider applicability across the IT market sector. In particular the SKA acts as a single point of focus for many companies both in terms of their own development work, but also as a project for wider collaboration within the sector. In these ways the ICT sector will be a direct beneficiary of the SKA design work. Areas where IP is likely to be developed as part of the design work include new software for file and object stress, new software management layers for Data Centres/HPC facilities especially for BigData challenges, new tools for data management, new analytical approaches for BigData. For these beneficiaries we foresee that the impact may occur in a a number of ways:
1. IP will be developed via this work either jointly or within the industry partners. The IP arrangements in place enable industry partners to exploit this IP while retaining necessary rites for the delivery of the SKA. If the IP is jointly developed appropriate sharing of the results of the impact will be put in place following standard procedures established via Cambridge Enterprise.
2. The SKA design work will provide a focus for some industry partners to develop modified or new products and services which will have wider impact.
3. Direct funding of design work will be undertaken as part of this work. Exploitation of IP derived in this way will be determined by the contractual arrangements with those companies winning competitive tenders while ensuring the delivery of the SKA design according to the SKA IP policy.

Further IP generated wholly within Cambridge will be exploited appropriately via interaction with the University's wholly owned Cambridge Enterprise subsidiary.